UoB Core Equipment Award 2024

The University of Birmingham's strategic vision, Birmingham 2030, is to grow research activity and to achieve this through investment in brilliant people, outstanding facilities and strong collaborative networks. Our goal now is to do more and better research, tackling the great challenges of our day, breaking new ground and making important things happen.
The University of Birmingham has put in place a robust and transparent process for the allocation of the EPSRC Capital Award for Core Equipment. We propose to invest in 9 different items spanning the breadth of research themes aligned to EPSRC remit across the College of Engineering and Physical Sciences (EPS) at Birmingham. We will invest in upgrades to existing equipment, and procurement of items new to Birmingham. As well as investing in our research capabilities to support multiple users, we seek to prioritise benefit to early career researchers, helping to promote a culture of collaboration, internally and externally.
Prof. Costas Constantinou (Director of Research, EPS), having responsibility for the equipment strategy, is the Project Lead. Each item of equipment has a Project Co-Lead who has responsibility for that specific item, from procurement through to utilisation including training. Technical support is specific to each item and delivered locally. The success of the equipment will be monitored through usage and other metrics such as initiation of new collaborations, grant applications, journal papers, conference presentations, industry user engagement and teaching related activities (PhD, MSc or UG projects). Again, the PcLs will lead on their respective equipment.